Cultivated meat cells to advance cellular agriculture research in the UK

With a growing global population and increasing global consumption of meat, it is essential to move to more sustainable methods of food production to mitigate our climate impact. Cultivated meat has the potential to significantly reduce our environmental impact by growing meat directly from a sample of cells taken from an animal. This reduces land use, antibiotic use, greenhouse gas emissions, energy and water use, as well as reducing the need for intensive animal farming practices.

Most cultivated meat research starts with samples of cells from species relevant for consumption, however these cells are expensive to source and are challenging to obtain for most researchers, stifling innovation and growth of the sector in the UK. This project aims to accelerate the development of cultivated meat products and enabling technologies by generating cultivated meat cell banks for research purposes.